A study of the human antibody response in Dengue haemorrhagic fever

Dengue virus infects humans following the bite from an infected mosquito. The disease occurs in tropical and subtropical countries where it is becoming a rapidly increasing threat to health, currently affecting around 50 million people per year. In its more severe forms Dengue can cause haemorrhagic fever which is life threatening. There is a great need for an effective Dengue vaccine. These studies to understand the immune response to Dengue virus are designed to aid in this effort.

Technical abstract
Dengue virus infection is a growing threat to public health in a number of tropical and subtropical countries. Dengue co-circulates as four distinct serotypes and immunity to one serotype does not confer immunity to the others. Indeed, good epidemiological evidence suggests that the most severe forms of the disease, Dengue haemorrhagic fever, occurs when individuals become secondarily infected with a Dengue virus of different serotype to the primarily infecting virus. The potentiation of disease on secondary infection is a major challenge to vaccine design as a poor vaccine which did not achieve cross-serotype protection may end up actually mimicking natural infection and enhancing disease. The phenomenon of antibody dependent enhancement has been demonstrated by Halstead whereby poorly neutralising antibodies may opsonise the virus and lead to its uptake by Fc receptor bearing cells and thus actually enhance infection and virus replication in macrophages, a principle host cell type in Dengue infection.

Much work has been done characterising antibody responses to Dengue but almost all of this has involved the study of monoclonal antibodies generated in the mouse. Recently, an exciting new technique has been described which allows the generation of human monoclonal antibodies from infected individuals. We aim to clone a series of such mAb and to then carry out a detailed virological and structural analysis of their reactivity. These studies will make an important contribution to our knowledge of Dengue immunity and will also aid to efforts to design and monitor effective vaccines.